On the long term behaviour of stochastic heat equations

Many phenomena evolve under the influence of random inputs. For instance, the motion of a strand of DNA, the internal structure of the sun and many phenomena in particle systems all involve randomness. To model these situations, one can often use stochastic partial differential equations(SPDEs) which roughly speaking, describe motions which are under the influence of some kind of randomness. Compared with the theory of partial differential equations, the theory of SPDEs is not well developed. Fortunately, this situation is changing quite rapidly; a lot of researchers have been studying SPDEs during the past decades and some major advances have been made. The foundations of the subject have been settled and one has the option of three different approaches; the Hilbert space approach, the martingale measure approach and the L_p space approach.

The main aim of this proposal is to study the long term behaviour of a wide class of stochastic differential equations. More precisely, we propose to study a phenomenon called "intermittency" whereby for large times, the solutions of the SPDE have high peaks. Intermittency is actively studied in the special case where space is assumed to be a discrete lattice and so far only a small number of continuous space equations have been proved to exhibit this phenomenon. This proposal aims to show that a much wider class of SPDEs exhibit these kinds of behaviour. This will shed light on a lot of phenomena which involve randomness.

Potential impact
The proposal aims to use stochastic analysis and various other mathematical theories to study a wide class of stochastic differential equations. Stochastic analysis is very important in real life applications since a lot of phenomena have randomness which are inherent in them and to model these phenomena, various stochastic equations are useful. For instance, the finance industry employs a lot of experts who work in stochastic analysis. In physics, randomness is ubiquitous, and now researchers are increasingly using stochastic analysis in modelling biological phenomena. The SPDE of John Walsh modelling the electric impulse of a neuron is only one such example. Other examples include the motion of a strand of DNA, the internal structure of the sun and many phenomena in particle systems. It is thus fair to say that this proposal might impact a larger class of people both in academia and outside academia as it might provide people with tools to better understand important physical phenomena.

This proposal will also help train an R.A. who will later be joining academia. This is of course good for research as well as for teaching. It will thus directly impact the life of a lot of mathematics and other students. Furthermore, research and teaching go hand in hand. It will thus have a positive impact on teaching as well, for instance it might inspire the P.I., the R.A. and other researchers to develop courses based on the findings of this proposal.